Staffordshire University and SAS Water Limited KTP 22-23 R2

To transform the market for water safety checking by providing a sensor based building management solution for water monitoring. Delivered using low powered, cutting edge sensor technologies and a cloud based management system.